The Conscious Beauty Finder- Online platform for Sustainable, Inclusive and Accessible Beauty Salons.

The Conscious Beauty Finder is an online directory platform for Sustainable, Accessible and Inclusive beauty salons across the UK.

Discover a new era of beauty experiences that align with your values and preferences. Our directory platform connects you with a curated selection of beauty salons across the UK that prioritise sustainability, accessibility, and inclusivity.

We will showcase salons that fall within the below categories:

**Sustainability:** Embrace eco-conscious beauty without compromise. Find salons committed to using sustainable products and adopting environmentally friendly practices, so you can indulge in beauty treatments that reflect your commitment to the planet.

**Accessibility:** Beauty knows no bounds. Explore salons that prioritise accessibility, offering spaces and services that cater to individuals of all abilities. Feel empowered to enjoy beauty treatments in environments designed with accessibility and inclusivity in mind.

**Diversity:** Celebrate the beauty of diversity. Our platform showcases salons that embrace inclusivity, catering to a wide range of skin tones, hair textures, and cultural backgrounds. Experience beauty services that respect and celebrate individual uniqueness.

Through salon education and sharing my personal experience with accessibility we aim to empower businesses to take positive steps towards becoming a conscious and inclusive environment for all.

Join us in redefining beauty -- one salon, one treatment, one conscious choice at a time. Explore The Conscious Beauty Finder and discover beauty that's as unique as you are."